ABCD: Acute Brain CT Deep-learning

Everyday in the UK, tens of thousands emergency CT brain scans are performed for emergencies such as stroke or trauma. Interpreting CT images quickly and accurately is critical for appropriate treatments such as clot-busting drugs, or surgery. Yet, currently, brain CTs are inspected and interpreted by human experts, that is prone to imprecision, inaccuracy, and subjectivity. While a few groups have described automated CT-brain analytic methods, these have not gained traction in clinical practice. This project will focus on challenging but common radiological problems that are directly relevant for emergency treatment decision-making; using deep-learning methods pioneered by the supervising team.

This project will develop AI algorithms to assist with 3 common CT brain interpretational problems:
1. Given an ischaemic stroke, what is the time-delay, in hours, from stroke onset to clinical presentation, and what is the likelihood of lesion reversibility, based upon lesion hypoattenuation?
2. How can we quantify intracranial CSF compartments and focal hypoattenuating lesions (e.g. stroke, tumour, oedema)? This is important for diagnosis (e.g. hydrocephalus vs. atrophy) and neurosurgical decisions.
3. What is the volume of hyperattenuating lesions (haemorrhage, thrombus)?

Model training and validation:
Our group have published methods for feature-based segmentation of lesions, and brain structure, using random forests and convoluted neural networks, optimized for CT brain (e.g. Chen et al, Radiology 2018). We have also developed an accurate rigid-registration, CNN technique to superimpose atlas regions onto CT. These methods will be adapted using expert-labelled training data, so as to address this project's novel questions. Models will be validated in independent cohorts, using tests such as ROCC (e.g. for predicting whether lesions are reversible or not); ICC agreement (e.g. for predicting time from onset), and Dice Index (e.g. for evaluating lesion segmentation relative to experts).